Hepatic Progenitor Cell response to ischemia reperfusion injury; biological pathways involved in post-transplant biliary injury and repair

Liver transplantation is the only therapeutic option available for patients with end stage liver disease. Biliary complications (BC) remain a common source of morbidity and mortality in liver transplant recipients and occur in up to 30% with a mortality rate of 10%. The mechanisms underlying the development of BCs in the setting of liver transplantation remain poorly understood, thus hampering the study of this condition and therapeutic development.

During the procurement and transplant process donor organs are exposed to periods of ischemia (insufficient tissue oxygenation due to a restricted blood supply) and reperfusion (restoration of the blood supply after a period of ischemia). The resulting injury is defined as ischemia reperfusion injury (IRI) and in the setting of liver transplantation assumed to be the main cause for the development of postoperative complications such as BCs.
A current hypothesis states that IRI results in damage to the Hepatic Progenitor Cell (HPC) population (a subset of cholangiocytes within the biliary tract). Under normal circumstances these HPCs are capable of regenerating both liver and biliary cells following injury. Yet, HPC injury caused by IRI turns them unable to repair the biliary injury, resulting in BC development post liver transplantation. However, this remains to be proven.

Work from the Forbes lab has recently found that transplantation of human HPCs (hHPCs) into a murine model of biliary disease enables the human HPCs to engraft into the mouse biliary tree, resulting in biliary regeneration, resolution of biliary strictures, regression of hepatic fibrosis, and a reduction in mortality.

The hHPCs have been characterized and cultured as organoids. HPC organoids are an ideal tool to study biliary disease. It has recently been shown that organoid derived bile ducts closely resemble native bile ducts and that HPC organoids retrieved from mice with genetic biliary disorders display structural instability in culture.

In the proposed study hHPC organoids will be used to study biliary IRI. The better understanding of the HPC response to IRI and what pathways are involved in biliary regeneration can lead to the development of new therapeutic options for strategies to prevent post-transplant BCs and more widely for cell therapy in general.
Available therapeutic or preventive strategies will additionally allow for re-definition of acceptance criteria for liver grafts resulting in higher acceptance rates which in turn will lower waitlist mortality.

The study will be conducted at the MRC Centre for Regenerative Medicine of the University of Edinburgh.

Technical abstract
Background: A current hypothesis states that ischemia reperfusion injury (IRI) results in damage to the Hepatic Progenitor Cell (HPC) population (a subset of cholangiocytes within the biliary tree), which leads to insufficient regeneration of the injured bile ducts and development of biliary complications (BC) post orthotopic liver transplantation (OLT).

Preliminary data: Human HPCs (hHPCs) display a change in phenotype when subjected to hypoxia. Genes associated with Primary Cilia (PC), organelles exclusively present in cholangiocytes in the liver, display a significantly reduced expression following hypoxia.
Length of biliary PC has been assessed in human livers declined for OLT. Length of PC decreases with prolonged warm and cold ischemia. These results have been confirmed in a murine model of liver procurement and cold storage.

Hypothesis and Aims: IRI decreases the hHPCs` capacity to repair biliary injury via a mechanism involving PC. This study aims at modelling the development of BCs to understand their pathology and identify therapeutic targets.

Methods: hHPCs have been extracted from livers declined for OLT, cultured in vitro and characterized. hHPCs will be used in functional IRI studies in vitro (hypoxia chamber, hydrogen peroxide) and analysed including RNA-sequencing. Findings will be confirmed ex vivo in human samples using liver protocol biopsies from transplanted grafts. Findings will be correlated with the clinical outcome. Functional studies will be performed. First in vitro by modifying the hHPCs using CrispR technology and then in vivo by transplantation of unmodified and modified hHPCs into a murine model of biliary disease.

Outcomes: To enhance the understanding of the biochemical processes involved in biliary IRI and regeneration. Secondly, to identify therapeutic targets to treat/ prevent BCs to help redefine graft utilisation by improving graft quality and thus expand the clinical acceptance criteria for liver grafts.

Potential impact
Please see academic beneficiaries.

Clinical and Academic Impact:
This study aims to investigate the Hepatic Progenitor Cell (HPC) response to ischemia reperfusion injury and the underlying mechanisms of biliary regeneration.

Orthotopic liver transplantation (OLT) is the only therapeutic option available for patients with end stage liver disease. Biliary complications (BC) remain a common source of morbidity and mortality in OLT recipients and occur in up to 30% with a mortality rate of 10%. The mechanisms underlying the development of BCs in the setting of OLT remain poorly understood, thus hampering the study of this condition and therapeutic development. BCs have been associated with prolonged ischemia and ischemia reperfusion injury (IRI). A current hypothesis states that IRI results in damage to the Hepatic Progenitor Cell (HPC) population (a subset of cholangiocytes within the biliary tract), which leads to insufficient regeneration of the injured bile ducts and BC development. Understanding the HPCs response to IRI and the mechanisms responsible for biliary repair can aid in developing new therapies to treat this burden and improve patient survival. Thus, this study has an impact on potential liver transplant candidates and transplant professionals in the UK and other countries with a liver transplant programme.
Beyond this, in certain aspects BC, especially ischemic cholangiopathy, closely resemble other inflammatory biliary diseases (e.g. primary sclerosing cholangitis) so that findings could possibly be transferred to those entities.

Socioeconomic Impact
Positive socioeconomic gains are anticipated to be generated as this study aims to improve graft quality and patient morbidity and mortality. Lower rates of postoperative complications translate into lower medical care costs. Improved individual productivity results in benefits to society.
Further gains may be made in the application of this knowledge to other conditions.